Future Fibres: A OneHealth approach to tracking microfibres through the wastewater system (5056)

The global fashion and textiles industry is a major source of water pollution; one fifth of the world's industrial water pollution emanates from textile processing whilst microfibres (synthetic polymers, processed cellulosics and natural fibres) have been identified as emerging pollutants across all aquatic ecosystems, with concerns they may be potentially more damaging to biogeochemical processes, species and human health than other types of plastic waste. Microfibres are abundant in urban air and wastewater systems, restricting the return of sludge to land due to concern over impacts on human health and soils. Despite this, microfibres are largely absent from holistic, One Health frameworks for evaluating the health and environmental effects of water pollution and significant challenges surround their incorporation into digital, real-time monitoring and water fingerprinting technologies.
Project Aims and Methods:
The aim is to develop real-time, digital monitoring tools to track microfibres and textiles wastes through the wastewater system. A holistic, One Health inspired portfolio of methods will combine state of the art real-time monitoring tools (e.g. FLAIR: FLuorophore-based analysis and image recognition, forensics analysis of microfibres and novel barcoding methods to identify fibres through processing and ageing of additives) with Internet-of-Things inspired GPS tracking devices for identifying pathways of textile and fibre contamination and high throughput ecotoxicology tools to assess the impacts of fibres as pollutants to aquatic ecosystems. Key research questions include:
What factors (e.g. spatial, temporal, socio-economic) influence movement of microfibres through the wastewater system?
How does microfibre load affect the toxicity of wastewater and its products?
How can microfibres and textiles-associated pollutants be incorporated into digital water fingerprinting early warning One Health systems?
This project incorporates cutting edge microplastics ecotoxicology, real-time digital monitoring and One Health indicators to understand more about how human populations and their activities influence contamination of water systems with textiles derived wastes and how this might be mitigated.
Project partners:
South West Water, CREWW

Training: This studentship will be based in CREWW (Centre for Resilience in Environment, Water and Waste), the first net-zero purpose built transdisciplinary research centre in the water sector. You will be joining a very active, award-winning research group focussing on the environmental impacts of plastic pollution. Access is provided to state-of-the-art equipment in our dedicated laboratories in Exeter and Bath, with training from experts in ecotoxicology (Exeter), chemical fingerprinting and wastewater epidemiology (Bath), working with government, NGO and industry partners to co-develop solutions driven research into textiles and fashion derived wastes. You will also be supported by the excellent researcher Development Programme within the University of Exeter's Employability and Graduate Development unit.